Promoting retinal ganglion cell survival and optic nerve regeneration by enhancing the axon

Mechanisms underlying neuronal regeneration and plasticity is the field of neuroscience that fascinates me the most. A
key drive for my interest in neural regeneration is that I sustained a traumatic spinal cord injury myself four years ago,
which left me C6 incomplete tetraplegic. Currently no effective treatments are clinically used to promote neuronal
regeneration, however, several potential strategies are emerging. One of the most convenient and promising systems to
study neuronal regeneration mechanisms is the optic nerve. Although the ultimate goal of the current project is the
development of treatments for sight loss, I consider the enhancement of the axonal transport of pro-survival factors to
have a great potential to be used in other conditions associated with neurodegeneration, such as spinal cord injury.
Working on a project led by Professor Martin and Dr Eva is a great opportunity for me to work in an intellectually
stimulating environment to contribute to the development of novel therapeutic strategies, which could have a potential for
use in humans. Additionally, working on this project will give me a chance to gain expertise in a wide range of scientific
techniques, implemented in both in vitro and in vivo studies.